Amplifying Authentic African Narratives in Western Media and Advertising

Petrichor Ventures is a UK-based, emerging market facing innovation consultancy that develops impactful technology to aid socio-economic global development. Petrichor Ventures is applying for Creative Catalyst 2024 funding to further develop its product Weaverbirds; an AI-powered media / community intelligence tool. This initiative aims to correct the negative stereotyping of Africa in Western media by leveraging real-time, mobile-based community engagement for authentic narrative representation. With Weaverbirds, Western media can accurately reflect African voices, enhancing content and advertising relevance for both African and Western audiences. Weaverbirds will be tested with leading UK-based global media organisations to ensure the tool's alignment with industry needs, fostering a shift towards more genuine and balanced media portrayals. Through this innovative approach, Weaverbirds will improve the productivity and decision-making of media outlets, promoting a nuanced understanding and representation of African communities globally.